tructural and Chemical Imaging of Agrochemical Active Ingredient Uptake using Cryo-Electron and Ion Beam Microscopy

Different plant species and varieties have varying levels of uptake depending on a combination of factors which influence their leaf physiology including wettability, cuticular wax composition, wax crystal morphology, cuticle porosity and cuticle thickness. This studentship which is collaboration with Syngenta aims to evaluate the potential of Cryo-Electron and Focused Ion Beam Microscopy (FIB) as well as 4D Scanning Transmission Electron Microscopy (STEM) in the characterisation of sectioned leaf surfaces and their corresponding structural, chemical and elemental composition. The project will collect a wide range of information across species of interest, varieties and growing conditions which will feed models to better support predictive tools for leaf surface uptake. The project will include the use of a high-resolution Cryo-3D Volume Electron Microscope with additional in-situ attachments for chemical analysis (Imaging Mass Spectrometry, ToF-SIMS) and compositional analysis (Energy Dispersive Spectroscopy). In addition higher resolution structural and chemical studies will utilise thin lamella preparation in the FIB and examination via low dose 4D STEM. This project will investigate the effect of varied-level Active Ingredients (AIs) applications on the leaf surface and the potential uptake impact through the cuticle layers. The main aspiration of the project is to provide ultra-structural 3D information at the sub-cellular level with direct 3D chemical and compositional mapping and give a further dimension to the absorption mechanism through the leaf cuticular barrier into the underlying tissue. This would essentially support the understanding of some AIs activity and ultimately define critical factors that would affect leaf uptake and their role in the formulation design i.e., the selection of adjuvants or other formulation optimisation.